Investigating the roles of non-coding RNAs in genome variation

Technical abstract
Only a tiny fraction of the human genome encodes proteins, but recent studies show that almost the entire genome is transcribed into RNA. This means that many more genes produce RNA than produce proteins, and the key aim of my research is to find functions for these non-protein coding RNAs.

Cells have multiple mechanisms by which the number of active copies of a gene can be changed, such as X-inactivation and genomic imprinting. Less well appreciated is that many genes lie in repeated regions of the genome, so there are multiple copies of these genes on single chromosomes. The number of copies can be highly variable between individuals, and this variation is therapeutically important as changes in gene copy number have been linked to multiple diseases.

We and others have found evidence that non-protein coding RNAs and their associated enzymes can affect copy number in repeated regions. This raises the fascinating possibility that non-coding RNAs can influence genome changes, and therefore cells could use transcription to alter their genomes in response to changing circumstances. Understanding these processes is likely to be important in understanding the occurrence of many genetic disorders and cancers.

The aim of this PhD research is to elucidate mechanisms by which non-protein coding RNAs and their interacting enzymes can influence changes in copy number. Budding yeast will be employed as a model system, and the work will involve a wide variety of molecular biology techniques.